ProxyAddress - Allowing socially-distanced access to support services for those facing homelessness.

ProxyAddress uses duplicated address data to connect those facing homelessness with support.

An address is no longer just a location - it's now a de facto means of identification. This means that if a person becomes homeless they are immediately cut off from the basic services they need to recover. The ability to apply for jobs, receive benefits, open a bank account, receive post: all are placed out of reach at the point they are needed most. Those who might have otherwise got back on their feet with a little early support are instead left to become entrenched in the situation and develop more complex and care-intensive needs over time.

ProxyAddress provides a stable address throughout this period of instability. Using existing data, we create and provide a consistent 'proxy' address that can be used to access services regardless of location or how often you move.